Fenland Agro-voltaic Veg Production

Vegetable growing in the Fens is highly productive and profitable, but is accompanied by large greenhouse gas emissions and the degradation of drained peat soils. Restoring wetlands could reduce environmental impacts, however, this will cut off one-third of UK vegetable supply at its roots. To avoid this, the project will integrate food and renewable energy production (Agro-voltaics) with zero-trafficked soil and crop management, to allow re-wetting of peat soils. This study will build and demonstrate the feasibility of the Agro-voltaic cultivation system and evaluate the wider potential to enable the production of zero-emissions Fens vegetables on peat soils.